Investigation into Hydraulic Fracturing Mobile Flowback Water Treatment.

NSG have recognised a potential opportunity within the UK Shale Gas Hydraulic Fracturing market, to develop an onsite mobile (ISO freight based) treatment plant, that is capable of removing NORM (Naturally Occurring Radioactive Materials) and other contaminants from the flowback & produced water from the fracturing wells. This system will enable both onsite recycling of process water and subsequent disposal. NSG’s innovative system once utilised has the potential to realise cost savings to well operators and substantial environmentally benefits to the local communities. NSG are proposing a feasibility study to evaluate and develop the technology, the outcome from the investment will be to prove the technology works and support the development of a full scale system prior to commercialisation.